Visualising India's Wars In South-East Asia, 1938-1947

Key research questions to be addressed include:
How and why were the Ministry of Information photographs and film held by IWM commissioned? What subjects were
chosen and how were they represented?
What were the ambitions behind this effort and how and where were the photographs and films circulated?
What is missing from these representations? How does the 'official' record of the 1940s compare with the material
generated by Indian photojournalists and filmmakers?
How might this visual record bring new meanings making for families and communities today?
Archives to be consulted include, in addition to the IWM, the National Army Museum, The National Archives, and the British
Library's India Office Records. The student will also need to visit India to undertake archival research and access the Alkazi
Foundation in New Delhi and the National Archives of India